Weather and the Impact on High Street Retail

The primary purpose of this project is to explore the integration of weather condition data at national and local levels with retail outcomes in terms of overall purchase and product category stratification. This will have a particular focus on temporal trends, and how forecast data might be incorporated into models associated with spend, offers or product purchase propensity and pricing. The key aims for the project are: (a) to determine potential relationships between different product categories and weather; and (b) to examine change in consumer purchase behaviour due to the weather and the relationships between that switch and various demographic and spatial factors. This work will be undertaken alongside an industrial partner, using data they have provided, and will include case studies of different spatial scales for their particular industry.